Better Images of AI: Research-Informed Diversification of Stock Imagery of Artificial Intelligence

The stock images currently used to illustrate news stories, reports, and other publications about artificial intelligence (AI) are often misleading and threaten to distort the public understanding of new technologies. There is effectively a visual barrier to getting the informed input of a greater diversity of people into the design, development and use of AI systems, which are currently facing increasing criticism for being biased and untransparent. 'Better Images of AI' is a project that aims to develop a repository of stock images of AI that more accurately represent contemporary AI technologies and their underlying concepts. Through building an international network that brings together AI experts, media representatives, artists, activists, and the professionals who use these stock images, the project aims to investigate how best to identify existing and develop new stock images that both meet the needs of the users and accurately shape public perceptions.